EPSRC DTP PhD Studentship in Engineering Membrane Protein Channels For Biological Drug Delivery From Artificial Cells

Synthetic Biology applies engineering principles to biological systems and components for enhanced understanding and use in new biotechnology applications. Single molecule approaches, where the journeys and interactions of individual molecules are probed by sensitive fluorescent imaging techniques, allow for the precise characterisation of biochemical pathways and processes, revealing otherwise inaccessible insights into the individual biological building blocks that make up living cells. In this way unique insight into the function, biophysics and biochemistry of individual biological components such as proteins and lipids can be established, adding to our understanding of life, and providing invaluable opportunities to then use these biological components in next generation biotechnology applications. Here, these approaches will be applied to develop a new biologically inspired system for delivery of molecular therapeutic cargo into cells using artificial cells and engineered membrane-spanning protein channels. Artificial cells are engineered elements that mimic some of the characteristics of biological cells. These hold great promise as a new class of functional materials well suited to sophisticated tasks through their potential to act in dynamic and responsive ways with embedded functional protein elements.

In this PhD project you will use engineered protein channels to deliver therapeutic biomolecules (such as nucleic acids or proteins) across cell membranes. These protein systems will be tested and fully characterised in artificial cell membranes using single molecule fluorescence imaging techniques. This understanding will then be built upon to design remotely activated protein channels using biochemical and microwave mediated approaches, enabling controlled activation for delivery of cargo on demand. Ultimately these advances will be applied in therapeutic artificial cells as next generation drug delivery systems for currently challenging to deliver biological therapeutics.